Music cassettes as autonomous cultural production: A comparative study of European and North American independent record labels

In 2001 Bourdieu warned of the threat to the production and circulation of cultural goods due to the proliferation of
a global economy (Bourdieu, 2003). He proposed that the subscription of nation states to the The General
Agreement on Trade in Services (GATS) (Bourdieu, 2003, p.10) had a damaging affect upon what he calls
autonomous cultural production, or "art for art's sake" (Bourdieu, 1983; 1984). Bourdieu's notion of an autonomous
principle of hierarchisation is the result of a process described in his earlier works, whereby cultural forms have
escaped subsummation from the economy, and of politics (1983). Bourdieu argues the current global economic
policy restricts the diversity of cultural goods. The pursuit of global audiences creates "omnibus products that can
be consumed by audiences of all backgrounds in all countries" (2003, p. 3, italics in original). The neoliberal
ideology of GATS, he warns, gives the false impression that the market of cultural goods is becoming more
democratic: The more a product is consumed, the more products of that type will be produced to sate the demand
for them, thus the consumer rules production. For Bourdieu, this only nullifies any possibility of autonomous culture;
globalization acts as a "justificatory mask ... aimed at universalizing the ... interests ...of the economically and
politically dominant powers" (2003, p. 9). His prediction is one of a standardization that devolves diversity or
creativity within the economy of cultural goods.
My research will seek to establish the extent to which, two decades on, these warnings were justified. It will explore
the production and circulation of contemporary music that fits Bourdieu's criteria for autonomous production. It will
seek to establish the extent to which this form of culture has survived (or flourished), and the relationship it has with
the global market.